The Open University and Cornelius Specialities Limited

To investigate and establish new methods for developing a new generation of organosilicon products which will plug market gaps and create new products.